Reconstructing the Social Link: A Clinical Anthropology of the Psychoanalytic Treatment of Psychosis

Foundational assumptions of long-standing biomedical paradigms for the study and the treatment of psychosis have recently been overturned. Increasing attention is now being paid to the confluence of socio-cultural and experiential factors that play a role in all major aspects of this condition: its onset, evolution, symptomatology, severity, and outcome. Interdisciplinary efforts to renew both scientific and therapeutic perspectives are thus underway. This project will intervene directly into ongoing debates and contribute to the development of new paradigms not only in psychosis research, but also the broader fields of mental health care and medical anthropology, psychosocial and psychoanalytic studies, and more. It will do so by developing and applying what I refer to as a clinical anthropology of the psychoanalytic treatment of psychosis that has been pioneered over the last forty years in Quebec City, Canada. By way of a combination of ethnographic, comparative conceptual, genealogical, and discourse theoretical methods, I will bridge the divide between psychoanalysis and anthropology in a new manner. I will study in-depth both the theoretical foundations and the daily implementation of an innovative treatment program that has demonstrated remarkable success, which will allow me to shed unprecedented light on the complexity of the experience of psychosis, its treatment, and the road to recovery. I will also situate and evaluate this treatment in relation to a complex conceptual and historical field, providing an original genealogy of the manner in which conceptions of mental illness and mental health have informed approaches to treatment in contemporary western societies. Most importantly, this project will contribute actionable items that will serve to enhance the efficacy of existing therapeutic approaches to severe psychiatric conditions, while working towards the development of innovative community-based and cost-effective treatments in the future.